Decoding imaginary, auditory and vocalised speech from invasive and non-invasive brain signals

This project will pursue EEG- and ECoG-based research for decoding imagined speech and auditory speech from the brain signal (non-invasive brain signal decoding). The research will attempt to build upon and refine current signal processing and machine learning approaches to decoding speech and language processes from brain signal data alone. The desired output of the research is improved decoding accuracies of speech (and language) processes; this will see improved brain-to-text (or brain-to-speech) applications, which may benefit those with neurodegenerative diseases (for instance, motor neurone disease) or other conditions leading to impairment of speech functions (i.e. via the organs of speech; the articulators). Presently, such brain-to-text (or brain-to-speech) applications have decoding accuracies that are not high enough for real-world deployment. Otherwise, such applications have passable accuracies, but only with small, closed vocabularies.

Aims and Objectives: This project aims to improve upon current approaches and 'close the gap', achieving state-of-the-art ECoG-based performance with an affordable and mobile surface EEG device. I aim to achieve this from two angles; both approaches stand independently (in the event of unforeseen circumstances), but have been carefully considered such that even partial success in one will bolster success in the other: i) creating a twinned dataset of same-task ECoG and EEG speech processing, which will be the first cross-modal dataset of its kind; I intend to use this to 'bridge' the divide between the processing of invasive and non-invasive brain signal data, and discover new neural correlates; ii) taking the lessons learned from recent innovations in automatic speech recognition (ASR) processing and develop new means of overcoming signal-to-noise ratio (SNR) 'limiters' that are inherent to the brain signal, particularly in the development of new prediction coefficients and sequence-to-sequence models.

Potential Applications and Benefits: With this research, I hope to: (A) Contribute to the clinical application of BCIs for ASR. Specifically, I hope to take the recent impressive results reconstructing auditory and imagined speech from ECoG data using medical- and scientific-grade devices, and achieve comparable results on non-invasive, commercially-available EEG devices for use by people with speech impairments who may find utility in BCI-based AACs. (B) Contribute to the available data for researchers working in the field. Specifically, I aim to create a comprehensive dataset of cross-modal ECoG/EEG auditory and imagined speech processing. To my knowledge, such a dataset would be the first of its kind, and an invaluable and much-utilised data resource to researchers for many years to come.

Relevance to the Research Council: Ethical AI is a core focus of this proposal, and as such any resulting publications will address and explore the ethical (and sociotechnical) implications and 'known unknowns' which may result from this research. These include (but are not limited to): ensuring responsible 'brain-to-speech' BCIs that do not operate at the expense of speech rehabilitation or speech restorative outcomes; ensuring robust transparency pipelines such that mistranslation cannot result in social harms; and promoting universality, affordability and ease-of-use of BCIs for speech, ensuring access to those individuals who could most benefit from such technologies.